Loughborough University And LGC Limited

To develop quantitative elemental imaging of tissue sections for the study of common age-related diseases such as Alzheimer's and Age Related Macular Degeneration.